Heart failure with preserved ejection fraction in women with previous hypertensive pregnancy

High blood pressure (BP) during pregnancy (known as hypertensive pregnancy) increases the risk of developing heart and blood vessel problems in later life. Recently, new evidence has highlighted the risk of a particular type of heart failure in which the heart becomes 'stiffer', also called heart failure with preserved ejection fraction or HFpEF. Normally, this problem develops slowly over years, without any initial symptoms, so that patients only seek advice when breathless, by which time it is often too late to reverse. Additionally, there is currently no robust method of detecting which women may be at more risk of HFpEF, and consequently there is no definitive guideline for when or how mothers should be followed up after a hypertensive pregnancy. Given a hypertensive pregnancy affects up to 10% of pregnancies, this results in potentially thousands of mothers living with undiagnosed HFpEF changes and symptoms attributable to these changes, resulting in a reduced quality of life, and risk of further cardiovascular problems or admissions to hospital.